Evaluating the application of Neisser's Perceptual Cycle Model in Human Factors of transportation researc

The aim of this project is to conduct research on automobile driving behaviour using different demographic groups of drivers with a mixed-method approach, applying both quantitative and qualitative measures to investigate how schema (expectations formed from experiences) influence specific behaviours. Perceptual cycle model (PCM) will be the theoretical underpinning behind the research, a psychological model used in research in human factors engineering to explain the relationship of schema, actions, and the environment. Following a thorough literature review of how the PCM has been applied to transportation research, various schema-elicitation methods will be tested to determine the optimal way of investigating research questions with the PCM. With these tested methods for gaining qualitative data established, a series of experiments will be run that determines how schema in different demographic groups of drivers (non-drivers, learner drivers, experienced drivers, advanced drivers) may influence their propensity towards speeding behaviour (measured objectively) at particularly safety-critical road situations (e.g. junctions, rural areas) and with intelligent speed adaption systems (e.g. adaptive cruise control, speed limiters)